Auditing the accuracy of entertainment AI systems to increase reliability and trust.

Happy AI is building an evaluation and development tool to assess the reliability of AI driven video recommendation used in entertainment systems. The evaluation process combines data across systems and uses expert scoring and transfer learning to test the reliability of individual AI/ML systems against each other and against external benchmarks.